Identification of biomarkers to determine halal versus non halal slaughter

In this project we will work in conjunction with industry experts to identify the markers which will allow post slaughter determination of animal welfare. The tool developed will help optimise handling and slaughter processes